Mathematics support to enhance the undergraduate learning experience

What lessons can we learn and apply from the provision of ma thematics support to enhance the undergraduate learning expe rience for the specialist and more-able mathematics student?